The University of Local Knowledge: Empowering Community Experts Across Physical-Virtual Boundaries

The 'University of Local Knowledge' (ULK) is a community project that celebrates local skills and knowledge, helping community members to value and spread their knowledge which in turn will aid community stability. The project has the full support of the local community, and is led in part by a steering group of community representatives. Working with artist Suzanne Lacy, KWMC has begun to capture film clips, or 'classes', in which residents share expertise and co-construct knowledge through events and performances.We will build on this foundation by developing technologies and techniques that help us scale up and study community skill and praxis. The University of Local Knowledge will bring together KWMC and the Knowle West community with a team of academics, artists and educators to study the deployment and use of technologies and techniques to collaboratively develop knowledge to enhance our understanding of the relationships between physical and digital community. We will help capture skills in a University-like structure in order to teach and publicise to others within and beyond the community; individual 'classes' will be assembled into programmes of 'study' that will be housed in 'departments' and 'faculties'. We will build systems through which further 'classes' can be added and pedagogic structures can be changed by contributors. We have chosen University as a deliberately contentious metaphor to provoke debate around what constitutes knowledge and why values are placed on different spheres of expertise. These 'classes' will be films/videos of Knowle West residents describing how to do something that they are an expert at; KWMC have captured an initial pool of examples which can be used to populate ULK. The resulting ULK structure will be visualised as a network of classes, departments and faculties. We will implement such structures within an online web service, and allow users both to comment and upload new classes, but also allow experienced members to adapt and 'mash up' the structure of ULK itself in order to better organise or present programmes of study. These web services will also be displayed in physical installations deployed within Bristol. In addition to configuring programmes of study we will convene a series of events including a conference with 'seminars' arranged in local sites, including shops, libraries and homes, with academics and local experts paired in conversation.

Potential impact
There are three principal groups of potential beneficiaries for economic and social impact: 1) The community of Knowle West in Bristol, and further urban communities across the UK and beyond; 2) Policy makers in government and the third sector concerned with regeneration and urban management; and 3) The creative industries and digital media sector working in areas of public interactive displays, advertising and hybrid physical-digital services. These groups illustrate our ambition to transform support for communities across digital media, not just by developing the social impact of our work, but also by exploring the economic impact of a sustainable 'Community Toolkit' arising from our work. The principal output of our project will be the Community Toolkit which will be formed as a distillation of our experiences, studies and evaluations alongside software which can be deployed to support the celebration of community skills, including techniques and technologies drawn from Knowle West as an exemplar. These will be assembled, designed, packaged and released in both paper and online materials (under an open source license) to facilitate easy adoption. During the project we have set aside time to embed our approach and technologies to be sustained beyond the lifetime of the project.